Robust Data-Driven Applications in Finance

A fundamental aspect of asset management revolves around not only finding optimal assets to invest in but how they should trade such assets and manage the associated risk. Subsequently, portfolio optimisation has been exhaustively researched ever since the seminal paper of Modern Portfolio Theory by Harry Markowitz in 1952. Traditional methods consist of fixing a class of probabilistic parametric models (e.g Black-Scholes) and calibrating the models' parameters with respect to the empirical price process. While well-studied models provide a useful benchmark for practitioners, many parametric models fail to capture stylised facts about empirical prices, such as non-stationarity, heavy tails and volatility clustering. This is most important when working with multiple assets (such as in portfolio optimisation) since dependence structures are highly non-linear with trend and mean-reversion patterns occurring often in practice. This has led many researchers to explore data-driven model-free frameworks. While these methods can capture complex structure within the data, they are prone to parameter misestimation and overfitting to past time series data as financial markets continuously switch from one regime to another. Therefore, I aim to develop a robust extension to data-driven model-free frameworks for trading strategies and portfolio allocation in this research.

In portfolio allocation problems, we are tasked with finding the optimal function that takes the past empirical price path as an input and outputs the optimal portfolio allocation with respect to the agents' preferences. For example, traditionally if we want to maximise the expected returns and minimise the variance of returns of a portfolio, we can calibrate the parameters from the past asset returns and choose the optimal portfolio allocation with respect to that probabilistic model. If we want to extend this model to capture temporal dependencies such as mean-reversion and lead-lag patterns within data then we will require a much more data-driven pathwise approach. However, defining a function on path space is a well known problem in stochastic analysis due to its infinite dimensionality. Model-free finance builds upon the tools of rough path theory to instead define an optimisation directly on path space by utilising the signature transform, a popular tool due to several of its algebraic properties. Not only can the expected signature fully characterise the law of the stochastic process, but we can use it as a finite-dimensional representation of the path.

In this research I will leveraging both the power of rough path theory, as well as modern machine learning tools such as Generative Adversarial Networks (GANs) to obtain solutions that are robust to misestimation, missing information and change of measure. Future works also include solving such problems with reinforcement learning (RL), as part of an adversarial network structure that ensures the robust model is not too far from the original reference model. Applications to robust finance are not only limited to finding optimal investments either, there is a growing demand for robust market simulators that again do not overfit too much to the past time series and can adapt to market regime shifts. The outcomes for this project will be new frameworks and toolsets for investors that are independent of modelling assumptions whilst ensuring they are robust and resilient to changing states of future markets

Potential impact
Probabilistic modelling permeates the Financial services, healthcare, technology and other Service industries crucial to the UK's continuing social and economic prosperity, which are major users of stochastic algorithms for data analysis, simulation, systems design and optimisation. There is a major and growing skills shortage of experts in this area, and the success of the UK in addressing this shortage in cross-disciplinary research and industry expertise in computing, analytics and finance will directly impact the international competitiveness of UK companies and the quality of services delivered by government institutions.
By training highly skilled experts equipped to build, analyse and deploy probabilistic models, the CDT in Mathematics of Random Systems will contribute to
- sharpening the UK's research lead in this area and
- meeting the needs of industry across the technology, finance, government and healthcare sectors

MATHEMATICS, THEORETICAL PHYSICS and MATHEMATICAL BIOLOGY

The explosion of novel research areas in stochastic analysis requires the training of young researchers capable of facing the new scientific challenges and maintaining the UK's lead in this area. The partners are at the forefront of many recent developments and ideally positioned to successfully train the next generation of UK scientists for tackling these exciting challenges.
The theory of regularity structures, pioneered by Hairer (Imperial), has generated a ground-breaking approach to singular stochastic partial differential equations (SPDEs) and opened the way to solve longstanding problems in physics of random interface growth and quantum field theory, spearheaded by Hairer's group at Imperial. The theory of rough paths, initiated by TJ Lyons (Oxford), is undergoing a renewal spurred by applications in Data Science and systems control, led by the Oxford group in conjunction with Cass (Imperial). Pathwise methods and infinite dimensional methods in stochastic analysis with applications to robust modelling in finance and control have been developed by both groups.
Applications of probabilistic modelling in population genetics, mathematical ecology and precision healthcare, are active areas in which our groups have recognized expertise.

FINANCIAL SERVICES and GOVERNMENT

The large-scale computerisation of financial markets and retail finance and the advent of massive financial data sets are radically changing the landscape of financial services, requiring new profiles of experts with strong analytical and computing skills as well as familiarity with Big Data analysis and data-driven modelling, not matched by current MSc and PhD programs. Financial regulators (Bank of England, FCA, ECB) are investing in analytics and modelling to face this challenge. We will develop a novel training and research agenda adapted to these needs by leveraging the considerable expertise of our teams in quantitative modelling in finance and our extensive experience in partnerships with the financial institutions and regulators.

DATA SCIENCE:

Probabilistic algorithms, such as Stochastic gradient descent and Monte Carlo Tree Search, underlie the impressive achievements of Deep Learning methods. Stochastic control provides the theoretical framework for understanding and designing Reinforcement Learning algorithms. Deeper understanding of these algorithms can pave the way to designing improved algorithms with higher predictability and 'explainable' results, crucial for applications.
We will train experts who can blend a deeper understanding of algorithms with knowledge of the application at hand to go beyond pure data analysis and develop data-driven models and decision aid tools
There is a high demand for such expertise in technology, healthcare and finance sectors and great enthusiasm from our industry partners. Knowledge transfer will be enhanced through internships, co-funded studentships and paths to entrepreneurs